How design for behaviour change can impact on specific scenarios for improving safety and reducing risk in an urban transportation system.

The research project will explore in-depth the social behaviours of road users in the UK transportation system, taking the cyclist's journey as its preliminary investigation area, to investigate the causes of accidents and fatalities in this dynamic complex environment.
Statistics provided by the Department for Transport give details of when road accidents occur; day, times, months and seasons. The statistics also reveal data on the gender and ages of individuals involved in accidents. Data compiled on pedal cycling accidents show that the main contributory factors given are 'failed to look properly' and 'failed to judge a vehicles path or speed'. Despite a variety of traffic calming and management techniques, including the introduction of designated cycle lanes there continues to be an increase in the number of cyclists involved in accidents and fatalities on the road.
The focus of the research will be to look specifically at the decision making process taken by a road user; be that pedestrian, motor vehicle or cyclist; that causes an accident to occur. The research project will aim to understand the behavior of the actor in the system at that split second before a high risk decision is taken, where judgment and care for the self and others seems to be forgotten. Research will be conducted into research findings by leading change behaviour experts
By examining intervention methods used in desing and other areas, such as health and nutrition to persuade and change an individual's behavior for beneficial reasons, the research will investigate this and other areas of risk and safety to understand how a new framework could be developed that can test the behavioural change potential of this research.